Sub voxel position identification in Cadmium Zinc Telluride detectors for Low Dose Molecular Breast Imaging (small pixel camera)

The funded knowledge exchange project seeks to develop an optimised Cadmium Zinc Telluride (CZT) system for low dose molecular breast imaging (MBI). Breast cancer is the most common type of cancer in the UK, with 1 in 8 women developing the disease. Approximately 50% of women of screening age have mammographically dense breasts but conventional X-ray mammography has reduced diagnostic performance for these patients. This limitation can be overcome by using MBI, a technique in which a molecular tracer selectively targets malignant breast tissue to provide high-resolution functional images. Earlier diagnosis and more accurate staging of the disease using optimised MBI systems will potentially lead to better patient outcomes and reduced mortality rates. The proposed research will improve the imaging performance of MBI, which will increase the probability of detecting lesions in the breast. This will be based on exploiting our knowledge of how radiation interacts in the imaging system. The additional research to be undertaken with the requested equipment in this new call will be to explore the possibility of using the techniques to enhance imaging performance for medical applications such as diagnosis of Alzheimer's and cardiac disease.